Structure and function of membrane transporters in Mycobacterium bovis - the causative agent of bovine tuberculosis

Bovine tuberculosis (bTB), caused by Mycobacterium bovis, is a disease of cattle and is an important animal health problem both in the UK, and globally. It is estimated that the worldwide losses to agriculture due to bovine TB are predicted to be $3 billion per annum. As well as the effect on animal health bTB is a zoonotic pathogen that can cause tuberculosis (TB) in humans.

This project will use high-resolution structural determination in combination with a variety of biophysical techniques to determine the molecular detail of the mechanism by which M. bovis is able to uptake nutrients. This project will open up novel targets for therapeutics and/or diagnostics and control bTB/TB disease.